IBEX Advanced X-ray NDT Detector

IBEX Innovations has developed an advanced X-ray imaging technique that adds materials
information to conventional silicon based indirect detectors. The technology has been
developed for use in industrial quality inspection within the electronics industry and clear
benefits to image quality and dose reduction have been identified within medical applications.
IBEX has identified a number of other markets in which the technology could provide
competitive advantages to customers including industrial non-destructive testing (NDT) in
industries typically dominated by technologies such as ultrasound or where NDT has not
previously been possible.
This technology potentially presents a step change in NDT capability and this project seeks to
identify the market opportunity for a variation of the IBEX advanced X-ray detector
technology within industrial NDT applications. The proposed Advanced X-ray NDT System
would have the potential to identify changes in materials thickness and composition of a
product without any assumptions and would also be able to identify inclusions and defects.